The Royal College of Art and Digital Fashion Framework Limited - AKT3

The project aims to develop a potentially first-to-market, prototype service that will enable GENERA LABS to answer the needs of global fashion brands seeking easy-to-use design tools for rapid prototyping and testing product ideas before physical manufacturing, inspired by software testbeds.